Low energy drying of pulverised fuel ash to reduce embodied carbon emissions of cementitious products - supporting the drive to a net zero economy

The project will deliver a novel commercial scale plant to dry pulverised fuel ash (PFA), a waste product, for use as a Secondary Cementitious Material in the construction sector.

Coomtech's Surface Moisture Removal Technology (SMR) uses 25% of the energy used by industry standard, inefficient thermal driers, driving down CO2 emissions by up to 75%. Aggregate Industries will utilise the dried PFA to lower the embedded carbon footprint of cementitious products by 30%.